Language of DIY Justice: Communication practices & processes

The project explores the language of DIY Justice by focusing on communication as an inherent part of court hearings as well as court processes and procedures. Since cuts to legal aid in 2013, an increasingly high number of litigants in person (LIPs, people who represent themselves in legal proceedings without a lawyer) have been left without affordable options for legal advice. Yet many procedural, administrative and communicative questions about DIY Justice remain unresolved. By focusing on language and communication processes, this project will contribute to the understanding of perceptions and self-perceptions of LIPs and communication requirements imposed on them by the legal profession, courts and the legal system; this will lead to practical suggestions on improve communicative, procedural and administrative challenges currently faced by everybody involved in semi-represented or unrepresented cases.

The project uses quantitative and qualitative mixed methods approach to investigate the following aspects: language used to construct perceptions around DIY Justice; legal-lay communication; and communication and elicitation processes embedded in court administration and procedures (e.g. how information and evidence is elicited through administrative steps and procedural rules). The project is divided into four work packages. The first one contrasts the language LIPs, judges and legal professionals use when discussing their perceptions towards DIY Justice and each other. This will lead to developing resources for supporting LIPs, initiatives on raising awareness of LIPs' ambiguous role in legal proceedings and suggestions for holistic support of those involved in DIY Justice. The second work package will investigate the differences between communication styles of LIPs and legal professionals and lead to initiatives for supporting communicative competence of LIPs and accommodating communication challenges during legal proceedings. The last two work packages investigate communication and elicitation processes embedded within court administration and civil procedure rules, thus contributing predominantly to legal questions. This will lead to specific recommendations for court administration and HMCTS (Her Majesty's Courts and Tribunals Services) on drafting court forms, guidance materials and court correspondence as well as suggestions to the Civil Procedure Rules Committee on updating Civil Procedure Rules.

The data the project will collect range from a survey of LIPs, interviews with LIPS, judges and legal professionals to court observations and analysis of court bundles, HMCTS court forms and official guidance materials for court users. By incorporating corpus linguistic tools with quantitative and qualitative syntactic & lexical analysis and ethnography of communication analysis, the project presents an innovative approach to researching administrative law and procedural law. The methodological approach of the project will inspire further interdisciplinary research on the topic.

Academic outcomes will include publications (monograph and articles in legal scholarly journals) as well as workshops for legal scholars and practitioners to present the research design and findings and inspire academics in other disciplines. Impact related outcomes will include a touring exhibition, executive summaries and reports for HMCTS and third sector organisations (e.g. JUSTICE, Public Law Project). The project takes a holistic approach to DIY Justice and will result in practical suggestions to address complex language and communication related challenges. By collecting data that HMCTS does not collect, interrelating results from different data sets and focusing on language needs of LIPs, the project will be in a strong position to make innovative and practical suggestions that will contribute to the HMCTS reform.

Potential impact
The project addresses issues pertaining to administrative law and procedural law and will thus be of interest to legal practitioners and government officials, especially Ministry of Justice and HMCTS (Her Majesty's Courts and Tribunals Services), as well as the voluntary/third sector organisations. By investigating language use, communication and elicitation processes in the context of court proceedings, the project will contribute to addressing current challenges with administering justice in cases where one/both of the parties are unrepresented. The holistic approach towards DIY Justice the project promotes will contribute to the HMCTS reform: the overall conceptualisation of communication and elicitation as an inherent part of procedural justice is essential for administering fair proceedings. With the introduction of digitisation of courts and potential for incorporating AI into legal practice, the role of language in legal, procedural, administrative and advisory settings will only increase; legal tech companies will thus form another category of the project beneficiaries. The direct beneficiaries will equally include the general public since the recognition of court users' communication needs is key for access to justice. The advantage of the project is that each work package will benefit a wide range of stakeholders, practitioners, policy makers and the wider public. The list of beneficiaries identified for the project includes (further beneficiaries will be identified during the project):
- public bodies (Ministry of Justice, HMCTS);
- professional organisations (e.g. Judicial College, Bar Council, Law Society, Ombudsman, Legal Education Foundation, Nuffield Foundation);
- third sector organisations (e.g. JUSTICE, Public Law Project, Transparency Project);
- voluntary sector organisations (e.g. Personal Support Unit, Citizens Advice Bureau, pro bono centres, university advice clinics);
- international organisations (e.g. EU e-Justice Portal);
- commercial sector (law firms, law tech companies, small businesses that represent themselves);
- court users and the wider public;
- media (trade newspapers).

The impact strategy of the work package on mutual perceptions among LIPs, judges and legal professionals and how such perceptions influence the course of hearings will lead to preparing a touring exhibition, digital leaflets for LIPs, initiatives on raising legal professionals' awareness of ethical considerations of dealing with LIPs, and workshops for academics and practitioners.

The work package on legal-lay communication will focus on identifying linguistic features that can be problematic (e.g. vague language), enabling a post-project development of a digital tool for LIPs that provides automatic feedback on witness statements/skeleton arguments. The list of linguistic features will also be useful for law tech companies whose software elicits information from clients.

The work package on communication and elicitation processes within court administration will contribute to developing a clear strategy for drafting public facing documents (especially court forms and guidance materials) and ensuring LIPs are provided with clear legal and procedural information.

The work package on elicitation processes within civil procedure rules will lead to updating Civil Procedure Rules for semi-represented and unrepresented cases as well as contributing to the development of new Online Civil Procedure Rules; this will help ensure procedural and communicative fairness of proceedings.

The project will engage with all beneficiaries throughout its duration and seek regular feedback by disseminating preliminary results and reports as well as engaging with practitioners via workshops, trade journals and social media. The strength of the project lies in offering innovative and practical suggestions on addressing serious yet often neglected deficiencies in administering justice to the most vulnerable in the society.